Manchester Metropolitan University and Swellaway Limited KTP 23_24 R1

To develop an advanced SaaS cloud-based software 'data management and insights' platform that will deliver a scaleable market offer and accelerate sales growth in new and emerging markets.